Additive Manufacturing for Cooled High-Temperature Automotive Radial Machinery (CHARM)

This project will assess the technical feasibility of using Additive Manufacturing to make high-temperature air-

cooled nickel superalloy radial turbine componentry for automotive applications. This is expected to enable

turbine operating temperatures of ~1050C, enabling more extreme downsizing of engines, removing the need

for integrated cooled exhaust manifolds and leaving more thermal energy for waste heat recovery post-

turbine. The project partners are HiETA Technologies Ltd and the University of Bath's Powertrain and Vehicle

Research Centre (PVRC) and Turbomachinery Research Group (TRG).